YakFirst virtual networking: modeling business relationships in a connected world

Socially intelligent computing is a new term that refers to the recent efforts of individuals to
understand the ways in which systems of computing will prove useful as intermediaries
between people, and tools used by people. These systems result in new behaviors that occur as
a result of the complex interaction between humans and computers. Our company aims to
model these new behavioural paradigms in order to identify customer needs and develop
products to serve them.
Companies that wish to be successful in the ever evolving world of social networking and
communications must be able to model individual and network behaviour and be agile enough
to respond to customer needs as they emerge. With this POC project we will assess the
feasibility of technical solutions for the development of a self-learning system capable of
dynamically modeling the activity, interaction and motivation of individuals in the virtual
environment. We will further assess the technical feasibility of emerging real-time video
communication protocols that will enable secure, cross-platform, cross-network video
communication at a fraction of the cost of current services.
As a company we have established the customer need for this kind of system software having
previously market tested a prototype for a virtual conference platform that, while solving one
customer need, exposed the full scale of the opportunity to deliver new generations of virtual
professional networking services.
We aim to provide services for professional groups and online communities that increase the
opportunities to establish, manage and grow virtual business networks. Our services will
connect to existing social networks allowing a safe, secure way of interacting with new
contacts. As our customers interact with our systems so our systems will evolve to anticipate
requests and propose tailored solutions.